Argument Analytics

Recent research in argumentation technology has matured to the point at which it has started to graduate out of the lab and become suitable for industrial prototyping. This project selects two of the most promising technologies with differing risk profiles – argument mapping and argument mining – and proposes to develop industrial proof of concept demonstrators that integrate them as Argument Analytics platform technologies in a market estimated to be worth £6bn in 2013.